LEGO-FAB: Integrated quality-control architecture for autonomous manufacturing of precision micro-structured functional material systems

Advanced manufactured products such as microneedle patches, microelectrode arrays and MEMS combine precision micro-structured devices with functional materials whose performance depends on micrometre-scale geometry and controlled material integrity. As these products move toward commercial-scale production, manufacturers face a shared challenge: how to verify both the geometric accuracy and functional-material quality of each unit at the speed required for autonomous, high-throughput manufacturing. Today, this verification relies on slow, manual, laboratory-based methods that cannot keep pace with production, creating a bottleneck that limits scale-up across sectors.

LEGO-FAB is a 9-month feasibility study led by CipherX Technologies, a UK advanced manufacturing company based at Scale Space White City, London. The project investigates whether four complementary quality-control functions (environmental process monitoring, machine-vision geometry inspection, spectroscopy-based material verification and machine-learning anomaly detection) can be combined into a single integrated system capable of operating at manufacturing speed.

The study uses dissolvable microneedle array patches loaded with lipid nanoparticles as a test case. Microneedle patches are a promising platform for needle-free delivery of vaccines and therapeutics, but manufacturing them with sensitive biological cargo demands precise control of processing conditions and rigorous post-manufacture quality checks. This makes them an ideal benchmark for developing quality-control systems that must handle both geometric precision and material sensitivity simultaneously.

CipherX works with two partners. SPARTA Biodiscovery, a UK analytical technology company, contributes specialist spectroscopic capability for assessing material quality. VaxHub, the UK's national hub for vaccine manufacturing scale-up comprising 19 member organisations, provides end-user input by evaluating project outcomes against the requirements of industrial-scale vaccine production.

If successful, LEGO-FAB will establish the feasibility basis for developing an autonomous manufacturing module with built-in quality control, supporting UK capability in resource-efficient, resilient manufacturing of advanced functional-material products. The quality-control approach is designed to be transferable to other precision micro-structured product classes beyond the initial microneedle application, contributing to more resilient UK advanced manufacturing supply chains.